Fingerprinting captured CO2 using natural tracers: Determining CO2 fate and proving ownership

Carbon capture and storage (CCS) has emerged as a promising means of lowering CO2 emissions from fossil fuel combustion. However, concerns about the possibility of harmful CO2 leakage are contributing to slow widespread adoption of the technology. Research to date has failed to identify a cheap and effective means of unambiguously identifying leakage of CO2 injected, or a viable means of identifying ownership of it. This means that in the event of a leak from a storage site that multiple operators have injected into, it is impossible to determine whose CO2 is leaking. The on-going debate regarding leakage and how to detect it has been frequently documented in the popular press and scientific publications. This has contributed to public confusion and fear, particularly close to proposed storage sites, causing the cancellation of several large storage projects such as that at Barendrecht in the Netherlands.

One means to reduce public fears over CCS is to demonstrate a simple method which is able to reliably detect the leakage of CO2 from a storage site and determine the ownership of that CO2. Measurements of noble gases (helium, neon, argon, krypton and xenon) and the ratios of light and heavy stable isotopes of carbon and oxygen in natural CO2 fields have shown how CO2 is naturally stored over millions of years. Noble gases have also proved to be effective at identifying the natural leakage of CO2 above a CO2 reservoir in Arizona and an oil field in Wyoming and in ruling out the alleged leakage of CO2 from the Weyburn storage site in Canada.

Recent research has shown amounts of krypton are enhanced relative to those of argon and helium in CO2 captured from a nitrate fertiliser plant in Brazil. This enrichment is due to the greater solubility of the heavier noble gases, so they are more readily dissolved into the solvent used for capture. This fingerprint has been shown to act as an effective means of tracking CO2 injected into Brazilian and USA oil fields to increase oil production. Similar enrichments in heavy noble gases, along with high helium concentrations are well documented in coals, coal-bed methane and in organic rich oil and gas source rocks. As noble gases are unreactive, these enrichments will not be affected by burning the gas or coal in a power station and hence will be passed onto the flue gases. Samples of CO2 obtained from an oxyfuel pilot CO2 capture plant at Lacq in France which contain helium and krypton enrichments well above atmospheric values confirm this.

Despite identification of these distinctive fingerprints, no study has yet investigated if there is a correlation between them and different CO2 capture technologies or the fossil fuel being burnt. We propose to measure the carbon and oxygen stable isotope and noble gas fingerprint in captured CO2 from post, pre and oxyfuel pilot capture plants. We will find out if unique fingerprints arise from the capture technology used or fuel being burnt. We will determine if these fingerprints are distinctive enough to track the CO2 once it is injected underground without the need of adding expense artificial tracers. We will investigate if they are sufficient to distinguish ownership of multiple CO2 streams injected into the same storage site and if they can provide an early warning of unplanned CO2 movement out of the storage site.

To do this we will determine the fingerprint of CO2 captured from the Boundary Dam Power Plant prior to its injection into the Aquistore saline aquifer storage site in Saskatechwan, Canada. By comparing this to the fingerprint of the CO2 produced from the Aquistore monitoring well, some 100m from the injection well, we will be able to see if the fingerprint is retained after the CO2 has moved through the saline aquifer. This will show if this technique can be used to track the movement of CO2 in future engineered storage sites, particularly offshore saline aquifers which will be used for future UK large volume CO2 storage.

Potential impact
The liability issues which have arisen from the lack of a robust method to determine CO2 ownership is one of the barriers to the global implementation of CCS. The research output from this work will address this issue by developing a reliable and inexpensive method for determining ownership of CO2 injected into the subsurface using natural tracers. This will be especially important for formulating monitoring strategies for CO2 storage sites around the globe. Hence, the proposed research will benefit regulators and operators planning CCS development worldwide.

Public fears of the consequences of unplanned CO2 migration from the storage site are another issue which is impeding the global deployment of CCS. Debates surrounding secure retention of CO2 among scientists and between scientists and the public are often seen in the popular press and in specialised scientific publications. This is because research to date has not managed to fully address the many uncertainties surrounding monitoring the secure retention of CO2. This has led to considerable public opposition surrounding CCS, particularly in areas close to onshore storage sites. The work we proposes aims to address this issue by developing a simple monitoring strategy using the natural tracers already present in captured CO2. This will improve public confidence in CCS by providing assure that the fate of CO2 in a storage site can be determined and that monitoring for certain noble gases could provide an early warning of an unplanned migration of CO2 and allow re-meditative action to be taken.

The industry partners directly involved in the project will benefit from determination of the natural tracer fingerprint measurements made of their captured CO2. The Aquistore project will directly benefit from the tracking and determination of the fate of the CO2 injected into the saline aquifer. This work could also lead to focusing the development of new monitoring equipment, such as a means of determining carbon and oxygen isotope chemistry of fluids downhole meaning that sensor and mass spectrometer manufacturers will benefit.

Other industrial sectors will find the data of interest as we will investigate how the conventional oil industry tracer SF6 flows through reservoir and fractured cap rocks samples compared to the noble gases and CO2. These tracers not only have a role in CCS but could also be used to trace CO2 in enhanced oil recovery (EOR) operations, the migration of fluids in geological nuclear waste disposal and in limiting water resource pollution from the fracking of shales to produce methane gas. The types of experiment proposed could also be applied to low permeability and fractured hard rock and to very low permeability clay rocks which are the most likely nuclear geological disposal scenarios in the UK.

The work proposed is directly relevant to accelerating the development of the future UK CCS industry by helping to address the liability issues which will arise from multiple operators injecting CO2 into the same North Sea saline aquifer. Identifying the potential use of the noble gases as early warning tracers of diffuse CO2 leakage will reassure the general public on the safety of CO2 storage. This will also be of use to industrial and academic workers developing and operating CO2 storage sites. Hence, our research program will assist public engagement efforts and the development of these robust means of fingerprinting CO2 has the potential to lead to a national or international service business, contributing to the green knowledge economy of the UK.